Why Should I Care: personal interpreter for the web

"Why should I care" is an innovative digital tool that personalises your web browsing experience by summarising boring text in a way that is relevant to you, to increase engagement and retention, and revolutionise how people consume information.